Next-generation computational fluid dynamics (CFD) solver

The next-generation computational fluid dynamics solver aims to offer significant and potentially revolutionary additions over its predecessors, including e.g. higher-order spatial discretisation and automatic differentiation. Automatic differentiation allows for a wider choice in turbulence and transition models for the solver's linearised frequency domain (LFD) and discrete adjoint solvers. Higher-order CFD methods, on the other hand, potentially enable more efficient and accurate simulations at lower computational costs, which is attractive for flows at high angles of attack and transonic speeds, where high accuracy is key. However, application of non-linear time-marching simulations in a routine aircraft loads and aeroelastics production environment is likely out-of-scope for the near future, and hence linearised methods are still desirable.

The project will first aim to allow the new solver to perform direct and adjoint linearised CFD computations. With the capabilities developed, the research focus will be on predicting and understanding the physics of high-speed separated flows. By considering direct/adjoint modal structures, the dealing with such physics could be improved. Demonstration of the new capabilities and techniques for this case will have direct relevance for Airbus design teams and will allow them to design more efficient aircraft.

The project will support the EPSRC themes of "Engineering", "Digital economy" and "Manufacturing the future" by strengthening the leading role of Airbus UK in the design of the wings of the future, and reliable numerical aerodynamic prediction is a key enabler thereof. In terms of EPSRC's detailed priorities, Fluid Dynamics and Aerodynamics is a large research field that is identified as 'maintain', recognising its central importance to many industries. The project thus contributes directly to a more productive, resilient and connected nation, in line with EPSRC's high-level prosperity strategy.